Humidex - eco-friendly multifunctional dehumidifying ventilation system

Isometric Outcomes is a start-up company specializing in engineering product design. Our mission is to create and develop outstanding products that will benefit consumers with its simplicity and problem solving abilities.

We are aware that as the consumer market evolves, and technology offers more options for consumers, there is an increased demand for efficient, eco-friendly, multifunctional, compact, economically beneficial products. The global energy crisis has unfortunately left many households exposed to energy poverty. As a society we are searching for alternative methods to combat the rising cost of living, and alleviate the increasing pressures on households. There is also an increased global awareness of our impact on the world and the individual and collective responsibility we have to invest in more efficient and sustainable resources. Climate change is at the forefront of our consciousness, and as we become increasingly aware of the impact our actions have on future generations we look for more environmentally responsible options for living.

With all this in mind, we have developed an alternative and more energy efficient way to dehumidify the air from a bathroom. Our device captures hot and humid air, and then recycles that air to preheat water that can be instantly used for a shower.

Whilst various ways of extracting the humidity in bathrooms currently exist, our solution's key differentiated features will satisfy and fulfil both advantages and the limitations of the alternatives such as an extraction fan, heat exchanger system, and dehumidifier.

Our solution is both cost effective and environmentally sustainable, and will offer energy efficient options to a wider range of households.